Feasibility study of a novel agricultural biostimulant

SugaROx was launched in Feb 2021 to develop and commercialise biostimulant formulations with an Active Ingredient invented through a collaboration between Rothamsted Research and the University of Oxford. We will further validate and develop a state-of-the-art technology in one of the fastest-growing segments of agricultural inputs. This Feasibility Study will allow us to identify the strengths and weaknesses of our technical approach and test our assumptions around the needs of end-users (UK wheat farmers) and potential commercial partners (distributors with established routes to market).